Earth Re-Alignments: some European perspectives on land art c. 1965 - present

My research revisits the emergence of land art with a focus on European artists and contexts, re-mapping its territory from these perspectives. It challenges current studies of the field that have consistently privileged the work of American artists. Facilitated by newly available archives and recent developments in scholarship, the research re-traces the earliest footsteps of land art, its journeys and stopping places with the prospect of engagement with a new generation of scholars, researchers in other disciplines and a wider public in view. \n\nThis research will inform the first three chapters of my book, provisionally titled Earth Re-Alignments: some European perspectives on land art. The remaining chapters will be detailed, thematic studies examining particular works in detail. I will complete two of these in the time of the research leave, both of which I intend to submit for publication as independent articles. \n\nThe research will also seek to locate land art as part of a wider investigation into relationships with landscape. This aspect of the research offers great potential for intersection with research in a wide range of disciplines including anthropology, archaeology, architecture, geography and history. It also offers an opportunity to integrate more autobiographical material, recognising that 'relating to the land' is both a deeply personal and subjective encounter.\n\nThe study will embrace insights from many fields while recognising that perhaps the greatest potential for future engagement lies in producing a rigorous, critical and historical account from and within its particular (European) art context, giving an informed and focussed account of land art to facilitate cross- and inter-disciplinary debate. The proposed research project is an exploration in an expanded field of landscape-related art in the late 20th and early 21st centuries. \n\n